High Throughput Electrocatalyst Discovery for Water Oxidation in PEM Electrolysers

Proton exchange membrane (PEM) electrolysis has been recognised as the most suitable technology for sustainable green hydrogen production. However, further investigations into the system are required to improve its efficiency. PEM electrolysers employ harsh conditions such as low pH and high oxidising potentials which in turn limits the choice of electrocatalysts. For the oxygen evolution reaction (OER), iridium oxide catalysts are the current choice, having good stability and activity in these environments however, iridium itself has drawbacks such as cost and scarcity.
The overall goal of this project is to develop and optimise an electrocatalyst for OER which is both active and stable. Understanding the role iridium plays in OER is vital for generating a model catalyst and will allow for further optimisation of the synthesis procedure. Synthesis will be undertaken using automated high throughput methodologies to acquire a high volume of data which can be reproduced readily with little human error. These catalysts will be electrochemically tested and characterised to help link the activity and stability with structure. Once optimised, non-platinum group metals (PGM) will be incorporated and tested to determine effective single-phase mixed oxide catalysts with lower iridium content.